Blue carbon and ecosystem functioning in mangroves under pressure

Mangrove forests provide a wealth of ecosystem services to the marine and terrestrial environments and to people. These forests are biodiversity hotspots and mangrove trees play a key role in the protection against natural hazards. Mangroves also store large amounts of carbon and are amongst the world's most carbon-rich ecosystems. The carbon stored by mangroves is called Blue Carbon and may be crucial in counterbalancing anthropogenic CO2 emissions and mitigating climate change.
Human activities and climate change are posing serious threats and mangrove forests are in rapid decline worldwide. Despite the many benefits they provide, land-use change in coastal areas and sea level rise are leading to the degradation of mangroves with negative impacts on the ecosystem services they provide. Lack of understanding on the long-term evolution of mangrove ecosystems hinders the design and implementation of appropriate environmental management and as a result, essential ecosystem services are already being lost.
The aim of this PhD project is to determine what processes control mangrove carbon accumulation and investigate the impacts of human activities in a mangrove system under pressure: the Magdalena delta in Colombia. The Magdalena delta is undergoing rapid change: the building of dams and dikes is changing sediment supply to the coastal system and increasing pressure from urban development is driving significant mangrove degradation. Sediment cores will be collected from strategically selected locations from this delta and state-of-the-art tools will be used to unravel how mangrove carbon storage is affected by ecosystem and landscape change.